Spherics MVP Development

COVID-19 has changed businesses in many ways. Lord Stern suggests that we must "build back a better world". We agree. Spherics Technology was created to assist SMEs in the UK to respond to the climate crisis. During this unprecedented period of change, we have spoken with businesses and established that most are taking their environmental impact seriously. Organisations are asking not "IF" action on sustainability is required, but "HOW" do we do it?

Our answer to this question is to build tools which allow businesses to automate the process of tracking their environmental impact and empower them to create positive change through gamification of decarbonisation. We're designing a new metric to enable SMEs to engage quickly with a reliable indication of carbon footprint, based on accurate data. Our ambition is for the 'Spherics Score' to become the de-facto standard for communicating environmental performance across the SME landscape.